Zero - a connected device and service to accelerate child and adolescent bladder continence - reducing the environmental impacts of incontinence

The Zero project aims to demonstrate the opportunity to deliver effective. connected and self-care remotely, addressing negative COVID-19 impacts on continence services facing restrictions provide the face-to-face advice and training to help young-people and carers. Resultant acceleration of developmental and disability related bladder-continence could deliver significant carbon-footprint, greenhouse and gas reduction along-side a scalable business model that addresses world-wide healthcare commissioner priorities.

Zero envisages patient, carer and clinician and medical device expert co-creation of a new system of products and services

The project partners involved have collaborated over several Years in successful medical device systems development

Project objectives align to the NHS Long-Term-Plan, prioritising of digitally enabled, patient self-management and remote care. The product range and service envisaged fits continence-care pathways, UK and international reimbursement models.